Smart Energy Infrastructure for Future Power Networks

This project aims to explore and harness the benefits associated with the digitalisation of power systems and the
developments of smart grids as cyber-physical energy systems. As power systems become increasingly complex
alongside information and communication technologies (ICT), their simulation methods must also mature in
accordance. There does not exist a simulator which sufficiently simulates power systems intertwined with their
communications side counterpart on a large scale. Also, new ICT requires capable simulation before implementation
on power systems. My research aims to explore:
- Smart grid co-simulation
- Power system and communication
modelling theory
- Digital twins applications
- Battery Energy Storage Systems (BESS)
- Renewable Energy Sources (RES) integration

This project will most likely mainly be produced through computational and simulation packages
on a desktop/workstation.